Malinko Intelligent Scheduling System (MISS)

UK health/social care has unprecedented challenges: spending cuts & rising demand, e.g. the NHS is targeted for £22bn efficiency savings by 2020/21. A key area for this is increasing out-of-hospital care and community nursing is vital to this, but issues include a lack of clinical time, routinely working excess hours, poor admin/ICT support. Providing care effectively & efficiently is a dilemma, intelligent scheduling is key: the right nurses must be allocated & sufficient time to deliver the care required, at economically viable rates. Despite this & recommendations for community nursing teams to adopt tailored scheduling tools, many still rely on manual paper-based systems, causing: inability to identify where demand exceeds supply/to influence demand & predict activity, inconsistent workload across services, silo working & inappropriate skill use. This project is to develop Malinko Intelligent Scheduling Software so it is dynamic, flexible & highly configurable to process specific community care factors & disruptive events, for optimal community healthcare scheduling. This will enable intelligent scheduling & reductions in scheduling time, central office visits, travel & Did Not Attends (DNAs), thereby generating significant social, economic & environmental benefits.